The University of Essex and Yu Life Limited KTP 22_23 R4

To evaluate and amplify the benefits to health and risk profile of customers who engage with the YuLife app using the latest modelling techniques and research from the public health and wellbeing domain.